Human motor augmentation through a motoneuron population interface

Neural interfaces that afford "mental control" of external devices hold great promise to augment the abilities of both paralysed and neurologically intact individuals. State-of-the-art interfaces using the activity of brain neurons as input signals have limited applicability because they require a brain implant. This project will explore a new approach to interfacing based on recordings of spinal cord neurons, which will be obtained using modern non-invasive techniques. The student will investigate motoneuron control across a broad range of behaviours, and leverage these findings to demonstrate flexible control of an external device through non-invasive recordings from populations of spinal neurons.